Needle-free delivery of vaccines using the first wearable ultrasound reusable device

Feasibility trials for needle-free vaccine delivery using the first truly non-invasive, non-biohazardous and standardizable device based on a patented ultrasound permeabilization technology.